Cardiff University and St David's Children Society

To transfer and embed new knowledge, capabilities and methodologies in order to develop highly innovative and sector-leading adoption services, grounded in nationally identified needs that ensure a focus on timely interventions that prevent escalation into family crisis.